Newcastle University and Safinah Limited

To improve the performance of epoxy based fillers which form the smooth outer layers of luxury yachts, enabling expansion of the services to the super yacht sector.